Human, Social and Institutional Capital - An Exploratory Analysis of Capital Forms in Entrepreneurial Leadership Development

It has been fairly well established that organizational development requires human and social capital. Human capital refers to the knowledge, skills and abilities of the individual, such as business management skills, negotiation or strategic thinking. Social capital refers to the relationships and networks that exist at the individual and organizational levels. This latter capital form facilitates access to other significant individuals and resources that can potentially contribute to the development of organizations and their capabilities.

Effective leadership development requires that emphasis be placed on developing both capital forms. This is particularly important for entrepreneurial ventures or SMEs, as their development and challenge requirements are notably different from their larger counterparts. For example, research has shown that smaller firms have a relatively limited capacity for scanning their environments in comparison to their larger counterparts. It follows that the development of interpersonal relationships and social networks could therefore provide smaller firms and their leaders with access to critical information that will position them to anticipate and assess valuable business opportunities or mitigate potential economic threats. Social capital is therefore crucial for SMEs.

In addition to human and social capital, recent research suggests that leadership development in the entrepreneurial domain requires the development of institutional capital, that is, formal structures and organizations. These structures and organizations are governed by a set of rules, procedures and norms that network participants abide by, and social networks serve as mechanisms through which institutional capital emerges. This research also suggests a dynamic interplay between the three aforementioned capital forms. Social capital is embedded in institutional capital - the former is essential for building the latter, which in turn fosters trust, cooperation and the development of further social capital.

However, questions persist regarding the relationships between human, social and institutional capital, the specific mechanisms and process by which they emerge, and how they facilitate or constrain entrepreneurial leadership development within entrepreneurial ventures and SMEs. For example, one may question how entrepreneurial actors are able to envision new practices, persuade, influence and lead others, whilst being embedded in institutional fields that condition their cognitions, define their interests and produce their identities. This notion is problematic if we consider research on the entrepreneurial personality, characterized as the alert, determined and unconventional thinker who drives the Schumpeterian form of creative destruction. At the extreme, it renders the interpreters of ambiguous symbolic inputs as objective processors of information, and fails to recognize human agency and creativity.

Hence, there is considerable scope to explore the interdependent concepts of human, social and institutional capital, and their relationship with leader and leadership development in entrepreneurial ventures. The research design will be qualitative and longitudinal in nature. A case study of a cohort of participants from action learning sets will be utilized as a method of inquiry, with in-depth semi-structured interviews as a primary means of data collection. Access to study participants will potentially be sought through Leading Enterprise and Development (LEAD), a leadership and management development program delivered to micro businesses in the North West of England, developed by the Institute for Entrepreneurship and Enterprise Development and Lancaster University Management School. Analysis will be conducted inductively in line with a qualitative, interpretivist approach.

Potential impact
It is expected that findings from the proposed study will develop new understandings of the process of leadership development in smaller firms, and the roles of human, social and institutional capital in this process. These findings have the potential to impact the following groups of individuals;

1) Owner-managers of SMEs and entrepreneurial ventures

2) First-time entrepreneurs

3) Chambers of Commerce and other business and development networks

4) Policymakers

The first two groups of individuals are regarded as the key beneficiaries of the study, and the impact in this regard will be considerable. To elaborate, Morrison (2003) notes that the specific training needs of the majority of SME owner-managers in Britain has gone unfulfilled, despite the concerted efforts and considerable funding invested over the last two decades. This has been attributed to the complexity and diversity of these organizations' needs. The provision is not geared towards these enterprises, despite their needs for localized and customized solutions.

Gibb (2009) argues that institutional factors or norms substantially explain the market failure for training and development geared towards SMEs. These barriers are broadly classified into two groups - those that appear to influence the way in which general education and training is approached in Western societies, and those that derive from the traditional cultures and behaviours of the university business schools.

Findings explicating the roles of and relationships between the specified capital forms will add further detail to the process of leadership development in the context of SMEs and entrepreneurial ventures. It is expected that these findings will have significant relevance to leaders of these firms, along with first-time entrepreneurs. For example, findings may assist their self-directed efforts towards developing the personal and organizational leadership capabilities, in instances where developmental resources are lacking.

The study would also have substantial relevance to business and development network organizations and policymakers. For example, benefits may potentially yield in terms of improving the design and delivery of capacity building activities that support the SME sector in the United Kingdom, or the effectiveness of existing initiatives. It is also expected that the findings will represent a foundation for other research inquiring into leader and leadership development initiatives for SMEs and entrepreneurial ventures of different stages and/or profit orientation.